Representing 'Classical Music' in the Twenty-First Century

This network will connect scholars in the humanities and social sciences with professionals working in the arts and media to foster interdisciplinary and cross-sector dialogue, develop research projects, promote the creation of new artistic work, disseminate knowledge, and inform industry practices concerning the representation of 'classical music' in the twenty-first century, especially in the UK. The network will adopt an innovative, dual focus on representation: it will consider contemporary artistic and media representation *of* classical music (e.g., plays and films depicting 'classical' musicians) as well as demographic representation *in* the classical music industry. The latter includes representation of 'classical' musicians by agents and record companies; musicians' self-representations (e.g., on social media); and the demographics of the classical music profession and repertoire vis-à-vis gender, class, (dis)ability, and ethnicity. The issue of representation will thus be addressed in multiple spheres. This network will provide a forum for conversations that are currently happening in a disconnected manner, and facilitate joined-up thinking about topics that can easily be compartmentalised.

Questions about what classical music represents, whom it represents, and who is missing or under-represented in its practices are currently to the fore of public and scholarly debate about the art form and the profession, rendering this a highly topical, urgent set of concerns. The classical music sector has been criticised for being elitist, patriarchal, chauvinistic, and predominantly white. These criticisms may not be uniformly fair or accurate, especially in a global context, yet it is clear there is still work to be done to achieve equal opportunities and inclusion. The classical music industry has endeavoured to reinvent itself by shaking off its perceived 'stuffiness', cultivating new audiences, diversifying programming and ensembles, and experimenting with new performance formats and technologies. Concurrently, representations of classical music in the arts are taking new forms, such as the role-playing video game Eternal Sonata (2007), centred on the Romantic composer Frédéric Chopin, and the popular Amazon television series Mozart in the Jungle (2014-2018). Representations of this sort help to shape ideas about classical music among its devotees and, more broadly, in the popular imaginary, although the relationship between representations and the 'reality' of the profession is, of course, not one-to-one. Artistic representation and 'reality' do not necessarily align, though they can influence one another -- but how, exactly? To what extent are artistic/media representations of classical music helping or hindering efforts to change industry practices? This network will answer these and other research questions by bringing greater clarity to the function of representation in the 'circuit of culture' concerning classical music.

Special attention will be given to the authoring, authorising, and embodying of representation in both the practice and depiction of classical music-making. How is classical music differently understood when it is embodied by people who are not traditionally associated with it (e.g., disabled people, ethnic minorities)? The network will contribute to the debate about representation in classical music by exploring the power of images and embodied presence to re-shape popular conceptions of the art-form. It will advocate for how representation might be conducted more equitably and constructively by offering a 'key findings' report to be circulated across the sector. An emerging BAME and/or disabled artist will be invited (through a 'call out' commission) to participate in network discussions and produce a new script for theatre, radio, TV, or film that engages with the network's main themes, thus helping the network to advance artistic enterprise as well as scholarly research.

Potential impact
This project seeks to contribute to initiatives that aim to provide equal opportunity and inclusion for those who compose, perform, learn about, or write about 'classical music'. By engaging with the concept of representation in multiple spheres, this network will ascertain how cultural representations of classical music intersect with the demographics and mechanisms of representation in the classical music industry - in other words, how art and 'reality' can influence one another, and how they may be changed to achieve more accurate and equitable representation for all. There are four key avenues for impact:

1.Network participants will include professionals who work in the media and the classical music industry. People such as Olivia Brown (director of WildKat PR - London/Berlin), Doug Bott (musical director at OpenUp Music), Marius Carboni (artistic director of the Plaxtol Music Festival), Martin Cullingford (editor of Gramophone magazine), Afa S. Dworkin (artistic director of the Sphinx Organisation, USA), and Jan Younghusband (commissioning editor, BBC Music and Events), who have all expressed interest in participating (see the relevant attachment), will be asked to think about how they might take forward ideas and recommendations made as part of network events into their own fields (e.g., via broadcast and festival programming, magazine articles, marketing practices). Bringing these people together -- along with academics -- for the first time is intended to spark conversations, but also collaborative pursuits and new initiatives.

2.A call will be issued for an emerging BAME (Black, Asian, and minority ethnic) and/or disabled writer to participate in network discussions and write a new drama for theatre, radio, television, or film that engages with the network's main themes. Dramas that engage thematically with classical music written by people who identify with minority groups are not plentiful, which is why this will be a targeted 'call out'. Writers from all economic backgrounds will be encouraged to apply. The selected person will operate as a 'writer in residence' for the network. They will be critically informed and, ideally, creatively inspired by being embedded in network events. Additionally, they will receive mentoring from the award-winning playwright Kaite O'Reilly, which will benefit them professionally. The mentor will provide advice to the writer about getting the play professionally produced; this would enable it to reach a wider audience.

3.The Co-I will share his work at the Music Mark conference, a professional association for music educators. Additionally, the Co-I will author 'key findings' reports targeted at different audiences of music professionals and educators. The creation of these documents will ensure that the findings of the network can be disseminated and acted upon across the sector in a form that is accessible to a range of audiences, including those working in key strategic roles in music education hubs, subject leaders in mainstream schools, and conservatoire sector leaders. The PI & Co-I will propose an article for Gramophone magazine that outlines the discussions had at network events as well as the network's main findings and outcomes, further enhancing the reach and potential impact of network discussions.

4. A network event at the Royal Birmingham Conservatoire will involve sessions that are open to the public: these may include a rehearsed reading of a new, work-in-progress drama, a q-and-a with the author, a keynote speech by one of the steering committee, and a round-table discussion featuring network participants. The events will be advertised, using appropriate channels, to creative writers, music educators, students, and people who work in the classical music industry. The blog will contain a forum that allows for questions, comments, and suggestions.